Virtual Time Binoculars

Smart History will create systems which enable users to harness technology already in their pocket to explore the

past in entirely new and exciting ways. Using new innovations that we develop with Innovate UK funding, we will

make digital portals that place the user in the centre of historic scenes that are parallel to their real world

location. Our Virtual Time Binoculars system will transform the way we explore the past, making 'time travel' a

reality. Instead of augmenting today's reality, which is what other companies can do, we instead create rich new

parallel realities that transform the way that we relate to the past.

Drawing on our experience working with museums, universities, schools, heritage and tourist organsisations,

the systems we develop will provide a holistic experience, supplementing what is currently possible in our

existing product portfolio of virtual musuems, installations and mobile apps with a new level of mobile virtual

time travel, that has two new, core innovations of (1) an integrated live communication system and (2)

Mirrorshades, a parallel reality, real time syncing system.